University of Strathclyde and Halo Communications Limited

To transform the company from a reseller to a high value technology integrator and full solutions provider, underpinned by new business systems and processes.